An AI Voice For the Asylum Seekers

CEH Technology will develop a unique, AI-powered translation and messaging platform to help charities and organisations support Asylum seekers effectively go through the application and resseltment processes and integrate easier into the British society.